Partnership for Improvement and Innovation in Dietary Assessment Technology (PIIDAT)

Technical abstract
Studies of diet and disease relationships are difficult to carry out and often generate conflicting results. Problems occur because measuring diet in large populations is challenging. Measurement error happens in dietary studies for lots of reasons including lack of expertise, limited food choices on assessment tools, inaccurate portion sizes, incomplete food databases and costs. Health practitioners also need suitable tools for assessment of diet in patients for diagnostic purposes and monitoring treatments. The main aim of this proposal is to improve the design, conduct, analysis and interpretation of diet studies reporting food & nutrient intake to reduce measurement error and bias. In addition, the partnership will empower researchers and clinicians through provision of valid tools to measure food and nutrient intakes. We aim to provide a resource to meet the challenges of measuring diet accurately and efficiently that incorporates new developments in technology by creating a unique website containing valid, evidence based dietary assessment tools along with guidance on use linked to an analysis system generating results of foods and nutrients consumed. Tools for inclusion on the website will be chosen by a group of experts to provide trustworthy selection of the best dietary assessment tools. We will establish new standards for collating, analysing and reporting studies of diet and health. The web-site hosting the validated dietary assessment tools (DAT-eLibrary) will be interactive and provide guidance for choice of the most appropriate tool for use; printable questionnaires and forms; on-line data entry and analysis functions. We will expand and improve existing food composition tables for the UK by linking to existing national public & food industry branded food tables as well as international data to expand the choices of food available and also linked to support analysis of tools in the DAT-eLibrary. The final element of the project will be to create an on-line interface between the dietary assessment tools and the food composition tables. Access will either be free or minimal cost to support sustainability of the resource keeping the database up-to-date.